Queen's University Belfast and McMullen Facades Limited

To embed 'Digital Manufacturing' engineering capability and knowledge to support the investigation and strategic implementation of robotic automation for flexible and agile production to enable improved products and processes.